Occupancy Productivity and Essential New (OPEN) Aerodynamic Simulation Capabilities

QinetiQ and Boeing have a vision to establish world class simulation capabilities in the UK to enhance the UK involvement in low-speed aerodynamics for commercial aircraft research, design and production offering cross-market exploitation in other sectors. The capabilities support the Aerospace Technology Strategy by enabling UK academia and industry to influence high value design for innovative aircraft architectures. The investment in 5m Wind Tunnel upgrades and provision of two physical reference models will provide an open access low-speed aerodynamic dataset which can be exploited by UK organisations to validate CFD models and provide a baseline reference to underpin future research.